Camera Tracking AI for Live Performance

Our AI project involves developing a sophisticated camera tracking software that leverages the power of computer vision and machine learning algorithms to automatically track performers during live performances, such as concerts, sports events, and plays.

The software is designed to provide a seamless and efficient solution for capturing live performances, with a focus on delivering high-quality footage that captures the essence and energy of the event. The software is capable of recognising and tracking performers in real-time, adjusting the camera angle, and zooming in or out as needed to capture the best possible shot.

One of the key features of our AI camera tracking software is its ability to adapt to different types of performances and performers. The software can recognize and track performers in a variety of settings, from small-scale plays and concerts to large-scale sporting events with multiple players on the field.

Furthermore, the software is designed to adjust to different lighting conditions and backgrounds, ensuring that performers are always well-lit and in focus. This is particularly useful for outdoor events or venues with changing lighting conditions, where traditional camera systems may struggle to capture the action.

Our AI camera tracking software also includes advanced features such as facial recognition and gesture recognition, which enable the software to recognize and track individual performers even as they move around the stage or field. This provides a level of accuracy and precision that is unmatched by traditional camera systems.

In terms of implementation, our AI camera tracking software is designed to be highly scalable and flexible. The software can be easily integrated into existing camera systems, or it can be used as a standalone solution for capturing live performances.

Overall, our AI camera tracking software represents a significant advancement in the field of live performance capture, providing a powerful tool for event organizers and performers alike. We are excited to see the impact that this technology will have on the industry, and we look forward to continuing to refine and improve our software in the years to come.